Socio-Technical Privacy-Preserving Insider Threat Detection for Cyber-Physical Systems (STPPIT-CPS)

Rising cyber-physical systems (CPSs) threats demand enhanced cybersecurity measures, given increasing attacks. Estimated 30.7 billion operational tech devices by 2023. Operational technology security incidents are up 250% in 5 years, averaging $1.8 million per breach. CPSs vulnerabilities attract sophisticated attacks, necessitating robust defence strategies. Current cybersecurity tools like IDSs, firewalls, and encryption lack effectiveness against insider threats in CPSs. Integrated CPSs domains pose risks of significant damage from insider manipulation.